The Authors Cricket Club: A Literary and Cultural History of the Gatekeepers of Englishness amid the Decline of Empire (1895-1968)

The Authors Cricket Club was founded by Arthur Conan Doyle and J.M. Barrie as a statement of
Englishness and camaraderie among writers living in London. Both were in fact Scottish, but
untidy reality was kept out of the pastoral, idyllic England that the club's players wrote about and
sought to recreate. The Authors CC became a potent symbol for its members, who included a
remarkable array of important cultural figures in the club's seven decades of existence. Its
importance as a symbol of Englishness, and its cultural impact in inspiring writers to define that
Englishness, has never before been studied.